AuditSageAI - AI powered audit chatbot making auditing accessible to all

AuditSageAI is a chatbot-powered audit assistant designed to support SMEs with no (or limited) auditing experience to conduct robust audits.

The solution is driven by an AI-powered chatbot that guides the user through the full process of planning and conducting an audit. It uses a conversational interface and a step-by-step approach which adapts to the needs of the user. This will empower and upskill both individuals and SMEs, allowing them to conduct effective audits that deliver real benefits to the company.

In the longer term, AuditSageAI will include a range of additional features to support auditors with tasks such as data processing, sampling, analysis, reporting and more.

This phase of the project is a feasibility study to confirm the technical and commercial viability of the idea. It includes extensive consultation with user representatives to understand the target audience's needs and preferences. We will develop an initial MVP to demonstrate the idea and to conduct user testing, gathering feedback to improve the design. We will also research the market potential and plan for future commercialisation.